Mental Illness and the Self - Ambiguity, Authenticity, and Autonomy

People who have been diagnosed with a mental illness may sometimes question the extent to which certain experiences are their own: 'Is this experience due to my mental illness or is this just who I am?'. This is a possible manifestation of 'self-illness ambiguity', a phenomenon which some philosophers of psychiatry have recently characterized as the "difficulty in distinguishing one's self, or 'who one is,' from a mental disorder or diagnosis" (Dings & Glas, 2020).

Medical ethicists sometimes pose similar questions when assessing the autonomy of treatment decisions (Beauchamp & Childress, 2009): 'Is this decision grounded in what the patient truly wants or is it their "mental illness talking"?'. This expresses the worry that mental illness might affect people's decision-making capacity, e.g., by affecting their ability to decide in a way that reflects their own true (or 'authentic') wishes (Tan et al., 2006). To address these concerns, we first need conceptual clarity about mental illness and how it may relate to the diagnosed person.

In my DPhil project, I investigate this underlying relationship between mental illness and 'who someone is' in the philosophy of psychiatry and ethics. Can a conceptual distinction between self and mental illness coherently be drawn? And what ethical implications does the answer to that question have? Some of the issues I address are:
- How should we conceptualize 'self-illness ambiguity'? What assumptions about (the separability of) self and mental illness does it rely on and are these plausible? How can mental health service users' testimonies inform these questions?
- Can a wish that is closely related to the diagnostic criteria of a mental illness (say, a wish to end one's life in a person with depression) nonetheless be authentic? Can a mental illness be part of who someone truly is?
- What is it to call someone's wish a 'symptom' of their illness, and what does this mean for the autonomy of their choice? Is mental illness plausibly construed as an autonomy-undermining influence?
- How does self-illness ambiguity itself relate to decision-making capacity, and autonomy or responsibility more generally?

In approaching these questions, a key goal and method of my project is to bridge the gap between ethics and the philosophy of psychiatry. So far, discussions about autonomy and authenticity in ethics (Christman, 2009; Pugh, 2020) have been disconnected from conceptual debates about self-illness ambiguity (Dings & De Bruin, 2023; McConnell & Golova, 2023) and the 'demarcation question' of "what distinguishes disorder from health" in the philosophy of psychiatry (Kingma, 2013). The failure to connect these debates in the ethical literature to date has led to a reliance on conceptually imprecise notions of what mental illness is and how it can relate to people's desires, choices, and actions.

I aim to develop a more nuanced view of this relation by drawing on the philosophy of psychiatry as well as ethics in several case studies of how different mental illness diagnoses relate to certain choices (e.g., anorexia nervosa to dietary choices, or major depression to suicidal desires). My project shall thereby contribute to the philosophy of psychiatry, to ethics, as well as to clinical practice.